MC4DD: Macrocycles for Drug Discovery

Better drugs are one of the most efficient and sustainable ways to improve health care, a key strategic orientation in Horizon Europe.
New drug modalities such as macrocycles are expected to be a key enabling technology for this strategic perspective. The goal of MC4DD is to train the next generation of European medicinal chemists in a multidisciplinary environment to promote European drug discovery competitiveness, directly by advancing knowhow on macrocycles and long-term via the skills carried on by the researchers trained in the doctoral network.